Pathogen-Host Interactions Database: PHI Database

Technical abstract
Food Security is one of the BBSRCs three nominated strategic research priorities. Global demand for food is rising because of population growth, increasing affluence and changing diets. In a typical cropping year in each field yield losses through infections caused by pathogenic microbes are rarely below 5% and are more typically around 10-15%. As the intensification of cereal and non-cereal crops increases globally, the losses to these important providers of global calories through biotic stresses is set to increase. In summary, the development of a suite of novel sustainable solutions to control pathogens must occur within the next 10 years to meet global food demands.

Available since 2005 at www.PHI-base.org, this database contains expertly curated molecular and biological information on pathogenicity, virulence and effector genes experimentally proven to affect the outcome of pathogen-host interactions. Information is also given on the target sites of some anti-infective chemistries. This phenomics resource currently contains highly curated information for 1065 genes, 1335 interactions and 97 pathogenic species. Included are fungal, oomycete and bacterial pathogens which infect animal, plant, fish or other hosts. Access to PHI-base is free and our most frequent users are based in the UK, Europe, USA, China and Australia. Use of curated data from PHI-base has been cited in 53 peer reviewed papers.

This National Capabilities project aims to keep the PHI-base database up-to-date, by ensuring that its content remains current and extensible. This involves database management, maintenance of the underlying infrastructure and user-interface, as well as the regular uploading of new contents. The backlog of relevant non-curated papers will be kept to a minimum by outsourcing this activity to a curation company which we have trained and by involving ~50 species experts in the community to nominate missing papers for curation then checking entries prior to upload.